Analysis in Random Planar Fractals

In the last 25 years, there has been spectacular progress in the mathematical study of the random planar geometric structures which arise from statistical mechanics models in two dimensions. Important developments include:
- Schramm's invention of the Schramm-Loewner evolution (SLE), the canonical model of a conformally invariant random curve.
- Lawler-Schramm-Werner's theory of conformal restriction and its application to the study of planar Brownian motion.
- Smirnov's proof of the conformal invariance of critical percolation and the Ising model.
- Le Gall and Miermont's construction of the Brownian map, the canonical continuous model of a uniformly random surface.
- Duplantier-Sheffield's rigorous proof of the KPZ formula for Liouville quantum gravity, the canonical model of a random two-dimensional Riemannian manifold.
- Kupiainen-Rhodes-Vargas's construction and analysis of Liouville conformal field theory.
The purpose of this project is to study the metric and analytical aspects of the random planar geometric structures which can be built from SLEs. The goal is to use these results to answer long-standing questions about the discrete models from statistical mechanics whose scaling limits are described by SLEs and related processes. The key objectives include:
- Construct the canonical conformally covariant planar metric which describes the scaling limit of the intrinsic metric for critical planar statistical mechanics models, including percolation.
- Construct the canonical Brownian motion on these spaces and use it to solve long-standing questions on diffusions in random media, in particular de Gennes' ``Ant in a Labyrinth'' problem for critical percolation.
- Use random planar geometric structures to answer questions about embeddings of metric spaces which are in turn motivated by algorithms used in computer science.